Cardiff University and Selden Research Limited

To devise a process using catalytic oxidation that enables a cleaning solution to be recycled, reducing the organic content thus greatly reducing the water consumption and time and cost of the cleaning process